Newcastle University and Siemens plc

To develop deep domain knowledge of degradation within various battery technologies in order to support the creation of digital services for energy storage solutions.